University of Westminster And Reynolds Porter Chamberlain LLP

To develop an innovative social media framework and solutions serving the knowledge management, commercial, people and organisational requirements and deliver benefits to clients.